Comparative approaches to Islam, Security and Television News: Implications for Policy Makers and the Media

This proposal is based on a 3-year AHRC grant project examining Russian, British and French television news representations of Islam as a security threat. It provided the first substantive, cross-national analysis of this topic, and the only one to draw on a large corpus of television recordings. Derived from a combination of cultural studies and political science methods, the results: (i) complicate conventional wisdoms on the media's depiction of Muslims, and on the responsibilities of public sector broadcasters in areas of cultural sensitivity; (ii) challenge the notion of a homogeneous, pan-European construction of Islam; (iii) illuminate British television coverage of terrorism from a comparative perspective; and (iv) provide insights into the way in which the advent of radical Islamism has influenced diversity management policies across a spectrum of multicultural European nations. The findings have been published in journal articles, edited volume chapters and a co-authored monograph which has just passed final proof stage.

The project, conceived before the AHRC's impact agenda had been articulated, and therefore without a formal impact plan, generated unexpectedly intense interest from three specific sets of non-academic research users: broadcasters, foreign policy makers and media monitoring organisations. The aim of the follow-up proposal is, by building systematically on this interest, and by recasting the already completed research findings of our project for non-academic research users, to enhance the knowledge and understanding of key governmental, media and media monitoring organisations in respect of an issue of continuing importance: the media's representation of the Islam-security nexus. The associated objectives are to work with the three groups in order (a) to inform media practices in reporting sensitive issues surrounding Muslims, extremism and security; (b) to shape government interpretations of the way in which these issues affect domestic and foreign policy in a country of strategic importance (Russia); (d) to initiate a cross-cultural discussion by policy-makers and media practitioners of the implications of our research findings for multicultural, multi-faith societies across Europe.

We propose three outputs, to be developed in collaboration with, and for the benefit of, partners with whom we have established prior working relationships: 3 policy reports, a policy seminar, and an updated website with user forum (for more details, see under 'Outputs').

We will gauge the impact of our activities by requesting regular feedback from our partners. We will ensure that our relationships with them are sustained through knowledge exchange initiatives, via the RCUK's Global Uncertainties network and our online discussion forum, and by generating collaborative research proposals with their involvement.

Potential impact
There are three categories of research user who will benefit from our activities as follows:

MEDIA OUTLETS AND PROFESSIONALS
The BBC
Al Jazeera English

Through our media-focused policy report broadcasters will gain insights into the challenges facing them in covering the complex relationship linking Muslim communities and the international security agenda. The report, and the related briefing, will include a set of editorial policy recommendations advising on the reporting of terrorist incidents, issues relating to Islam, and changing attitudes to multiculturalism in Europe. The comparative dimension, realised in particular via our cross-national seminar event, will sensitise these partners to their shared responsibilities, as well as to the significance of key differences in reporting strategies across Europe. We will send translations of our reports to media organisations in France and Russia

FOREIGN POLICY AGENCIES
The Foreign and Commonwealth Office (East European Desk)

Our foreign affairs and intelligence policy report will bring to the attention of Foreign Office analysts factors connecting domestic tensions resulting from the rise of Islamist terrorism on Russia's peripheries to its external postures towards other states. By identifying the main voices heard in the media's reporting of security and inter-ethnic cohesion issues, and the manner in which they are framed, it will now also provide a valuable yardstick against which to measure changes in the condition of public discourse in the aftermath of Putin's controversial return to Russia's presidency. Foreign Office analysts will likewise gain from the seminar discussions with Russian and other public figures on the implications of the Islam-security nexus for multicultural states.

MEDIA MONITORING ORGANISATIONS
BBC Monitoring (Caversham)
SOVA Centre for Information and Analysis

BBC Monitoring will acquire a more in-depth view of Russian media reporting than it has the resources to produce, improving the quality of its advice to its clients. Our report will deepen its understanding of Russian media-state relations; the management of diversity and inter-faith relations under Putin and Medvedev; state broadcasters' attitudes to race relations in the domestic and international arenas and their willingness to give representational voice to Muslim and anti-Muslim opinion. The SOVA Centre will gain a crucial comparative dimension on how Muslim communities are portrayed on Russian national television, and on how the rise of Islamist terrorism has affected those portrayals. The fact that Britain and Russia have both embarked on controversial 'anti-radicalisation' strategies in light of shared security concerns will help it gauge the relative success with which the Russian media are handling coverage of the resulting inter-community tensions and conflicts.

Additionally, the project activities will considerably improve the abilities of the project team to communicate research outcomes to non-academic research users. In particular, our RA will acquire vital skills in policy report writing which could be transferred to a range of employment scenarios. The events organisation, website maintenance, translation and coordination aspects of his/her role will likewise constitute highly marketable transferable skills.

The timescale within which the benefits will be realised is twofold. Short-term benefits (the dissemination of policy-relevant knowledge; the establishment of researcher-to-user and user-to-user networks) will occur within the lifetime of the project and will be monitored and recorded during that period. Longer-term benefits (tangible changes of policy and practice; more effective lobbying; the generation of new researcher-user collaborations) will be realised over a period of 2-5 years, but will likewise be systematically tracked and recorded.